Stagely: Where Theatre Takes Center Stage for Everyone

Imagine a world where finding the perfect show is effortless and theatre ignites more than just an evening out. No more sifting through endless websites or missing out on a production. Stagely curates a personalised experience, recommending shows you'll love and highlighting diverse productions that move you.

Stagely understands the power of live theatre and wants to be a companion on your theatre journey, bring the best productions to your pocket. Stagely empowers you to track your theatre journey, while helping a community of theatre fans by rating and tagging performances.

* **Stagely goes beyond simple listings.** Offering a personalised experience tailored to your interests. Discover exciting shows, both familiar favorites and hidden gems, that truly moves you.
* **Stagley goes beyond London or New York.** We'll champion local productions and diverse performances, empowering you to support every artist at every size venue.
* **Stagley is more than just buying a ticket.** It's your gateway to a deeper connection to live theatre. Share your love of theatre and help the community discover the power of live performance.